Wind Propulsion Development and UK Manufacture Feasibility Study

This project will undertake a technical and economic feasibility study into the demonstration of Green Technologies's Wingsail- a fixed sail wind propulsion system providing auxiliary power to a range of ship types from small 20m vessels to large cargo carriers. GT's Wingsails can reduce carbon emissions and fuel costs by 10-30% for retrofit vessels and up to 50% for new build vessels.

The feasibility study will:

* Undertake a market assessment to accurately determine the global greenhouse gas reduction potential of wingsail, developing a performance tool to support assessments for specific vessels.
* Create a detailed and costed plan for demonstration on-vessel, planning for first prototype demonstration on a 100m vessel.
* Assess the manufacturing and supply chain (for both a prototype unit and for production), to assess and demonstrate the potential for significant value to the UK. This would be done though redesign of the wing sail for manufacture, and exploration of a breakdown of the wing sail structure and components into subsystems to allow efficient export.
* Developing a clear strategy for commercialising the technology to assure ship owners that any barriers to adoption can be overcome, including regulatory and operational matters.

GT Green Technologies lead with over 14 years of combined experience in the commercial wind propulsion industry, providing design expertise. MTC, part of the High value Manufacturing Catapult with an established track record in delivering manufacturing and supply chain research projects, would develop the design for manufacture and development of UK supply chain. The project is supported by an advisory panel including end users, manufacturers, and technology providers.